Transnational Feminist Movements to End Violence against Women (VAW): Pathways from Protest to Policy

Violence against women is increasingly recognized as the widest human rights violation on
earth. Impacting more than 1.2 billion individuals globally, it is unparalleled in its scale, scope
and complexity. Although violence against women sits high on the policy and development
agenda of intergovernmental institutions, national governments and civil society; people
have not always considered it a crime. By interrogating this shift in attitude and awareness,
and documenting the role of feminist organising in influencing norm development, my
research aims at contributing to the design of transformative policy interventions which
tackle the structural roots of underlying prejudices.

2015 celebrated the 20-year anniversary of the landmark Beijing Declaration and Platform
for Action. In real terms, a feminist born in 1995 has navigated the delicate transition from
adolescence into adulthood with positive political rhetoric around women's empowerment
ringing in her ears. And yet, as 2017 begins, she continues to awake each morning to
devastating stories of inequity, violence and discrimination; whether it be Russia's
decriminalisation of domestic violence, a daughter burnt in Pakistan for marrying without
her family's consent, Brock Turner's '20 minutes of action' with an unconscious woman, or
the rape and murder of 16 year-old Lucia Perez in Argentina. Headlines sit astride articles
announcing gender policy priorities and new investment in women's empowerment and
emancipation.

No matter the year, the violent act or the country, history pays testament to the role of
feminist organising in holding governments to account and challenging the gendered power
dynamics which underpin inequality. Be it in the collective proliferation of the Beijing
Platform for Action, the catalysing role played by women in the Arab Spring uprisings or the
tens of thousands of women who mobilised across Latin America to express outrage over
the death of Lucia Perez; feminist organising takes many forms. However, the question
posed by a banner at the recent Women's March Movement in Washington DC resonates:
'Why are we still fighting these same campaigns?' Why - despite the development of
oppositional consciousness and mobilisation of feminists; despite the championing by
governments and influential development donors - does violence against women (VAW)
remain an endemic part of everyday life in every corner of every continent? Perhaps it is
because, unlike the simplicity sought by fast-track development agendas, this kind of
structural change is not linear and requires the challenging of fundamental development
assumptions, the recognition of complex power relationships and the importance of
institutionalising new norms.

Rooted in the perspectives of feminists, my research hopes to identify factors which have
proven critical to navigating pathways from protest to power and highlight good practice
examples of feminist organising to inform the design of transformative policy interventions
to end VAW.

Research Question:
In what ways can transnational feminist movements influence the adoption of
transformative policy to end VAW?

Related questions
- What is the historic role of feminist organising in combatting VAW and what factors
have influenced the effectiveness of feminist interventions?
- What are the current challenges with respect to combatting VAW and how well
placed are transnational feminist organisations to respond to those challenges?